Development of bioinformatic pipelines for multi-omics data to model the effect of small-molecule driven lipid metabolism on autophagy regulation

(Lipid)metabolism, containing microbial and host metabolites, regulates biological processes, such as autophagy (Rabinowitz and White 2010), a cellular function that eliminates damaged cell organelles and misfolded proteins, therefore maintaining cellular homeostasis in every cell. Better understanding the interplay between autophagy and lipid metabolism will improve health and contribute to healthy ageing.